Newcastle University and Environmental Measurements Limited

To develop an innovative Hydro-meteorological instrument for measuring rainfall accurately given any wind condition solving fundamental problem in environment, water and climate change industries.